The Optimisation of Stitched Joints for Textile Composites

The purpose of this study is to optimise the mechanical properties of textile composites through the selection and modification of stitching parameters, with a particular focus on the modification of stitch geometry. This study aims to extended knowledge and develop an innovative approach to stitch application in composite materials and components.
Overall Project Aim: to optimise the creation and performance of stitched laminates and joints for supporting textile composites during forming and enhancing their performance during use.
The aim is to assess, by way of experimental and numerical analysis, the effects of a novel TT stitching geometry on the mechanical behaviour of textile composites.
List of project objectives:
- To evaluate the implementation of interlaminar stitching (existing geometries) to improve the mechanical performance of stitched composite structures (laminate plates and laminate joints).
- To understand and analyse the effect of z-direction stitching parameters on the in-plane properties of laminated composite plates and joints.
- To understand and analyse the delamination resistance of composites for existing and adjusted stitch geometries.
- Develop a modified or blended stitch based on the preferred stitch (BSI ISO 401 double thread chainstitch) to resolve the shortcomings of existing geometries, specific to various composite geometries (laminate plate and laminate joints).